Automating process modelling for simulation and knowledge management using machine learning and advanced modelling techniques

We aim to provide new tools that allow organisations to understand and improve the way they operate with less reliance on experts in database and business analysts. To do this we will use machine learning and advanced modelling techniques to create simulation models and re-usable elements that accurately represent the real-world behaviours seen in historical records and real-time data feeds. The models and these elements will, in turn, support knowledge management tools that can be used further to drive and improve the way the organisation operates.